"Circular Transparency Platform", unifying the apparel value chain: From Thread to Second Life+. Enabling stakeholders from manufacturing and retail, to engage consumers with visual, incentivised Environmental, Social and Circular product experiences

* Team

UK Based Circulariti Ltd, was founded by Jamie Goldring (Serial entrepreneur) and co-founded by Vlad Pertu (Leading Enterprise Technologist) Circulariti is a 'Circular Transparency Software Platform' providing services to apparel manufacturing, retail and consumers. The company aims to resolve a current challenge in this market by developing a centralised data platform for sustainability (Carbon, water etc) social (Wages & demographics) and circular (materials and recyclability), that will support an increase in revenues, impact-awareness and ease of scale.

The entire innovation, will reimagine circular economy transparency, of intrinsic value validation from thread to second life.

* Unmet Need

'The Great Greenwash': The current regulatory, reputational and environmental risk for retailers and brands is unprecedented. With COP27 shining a light on unverified green claims, national governments have already started to act: from the UK's CMA & FCA to the Fashion Act (NY), Norwegian & Dutch consumer authorities to the EU itself - the era of 'Greenwashing' (i.e. 'unsubstantiated claims') is threatening to compliment a new epoch of 'Greenhushing' (i.e 'doing nothing').
Poor data collection, verification & validation interconnectivity across supply chains, coupled with legacy infrastructures not designed for transparency, has damaged the sustainability agenda and created vast commercial, operational and legal risk for the entire industry.

* Solution Proposed

Existing competitive entrants have approached transparency using 'traceability solutions' (i.e. "A-to-B to C"). This withholds critical business value: How can you create a sustainability goal or agenda, if you don't have the validated empirical-data to measure it?

Unified Transparency: Circulariti proposes mapping manufacturing supply-chains, with primary source data, capture social data at source; then tag garment product feeds:. We then inject, with visually compelling graphics, into consumer channels - via e-commerce. We have a take-back-incentive solution via our App, in effect, enabling Circular Supply Chains and Circular Customer experiences from thread to second life.